PV4PLANTS - AgriPV system with climate, water and light spectrum control for safe, healthier and improved crops production

PV4Plants boosts the energy-agricultural synergy of agriPV technologies to enhance growth conditions and increase land-use efficiency, crop yield and renewable energy generation. This is achieved by optimising the light transmission of PV panels by spraying cutting edge nanoparticles on the PV glass surface. The PV4Plants system is adaptable to different climatic conditions and crop varieties and will be demonstrated in three demo sites in Turkey, Spain and Denmark. PV4Plants optimises the system parameters (especially panel tilt and irrigation level) based on a multi-indicator real-time monitoring system that allows a continuous improvement of the microclimate underneath the agriPV panels to increase crop health and yield. Recyclability and reutilization of components and materials both for the manufacturing and End of Life of the PV4Plants system are central aspects of the project. The PV4Plants system will be certificated through the Environmental Product Declaration (EPD), compliance with ISO 14021 and the Sustainability Excellence Label by UNEF. Finally, PV4Plants will boost its market penetration and uptake through innovative farmers' engagement strategies to enhance their acceptance and trust in innovative agriPV systems; new financing schemes and business models to improve investment performance and through a set of policy recommendations that will be developed together with public authorities to create new mechanism designed to accelerate the uptake of agriPV systems in Europe.